Increasing Yields and Reducing Resource Use in Bagged Salad Production

This project is a practical research study designed to assess feasibility of an innovative vertical growing technology as a commercially viable crop production system in the bagged salad sector. The objectives of the technology are to significantly increase yield per unit area whilst minimising resource inputs. The technology has potential across multiple crop sectors, including strawberries, whole leafy salads, capsicum and ornamental, but this study will focus on it's particular validity in bagged salad production. The feasibility study aims to deliver commercially acceptable results for the following:
- detailed cost benefit analyses of the technology in commercial growing conditions
- operating procedures for optimised light distribution and yield
- identifying future opportunities and collaborative bids